US-UK Secure-by-Design Photonic Identification Using Inhomogeneously Broadened Quantum Dot Physical Unclonable Functions (QD-PUFs)

This project explores a secure-by-design hardware approach for data communication, where the unique physical properties of a material are used as an intrinsic security feature that cannot be copied or cloned. As the world becomes increasingly dependent on high-speed optical communication for data centres, cloud computing systems, and artificial intelligence (AI) infrastructure, ensuring the security of the hardware that underpins these networks is critical. Traditional approaches to data security rely heavily on software, which can be hacked, copied, or bypassed.
Quantum dots (QDs) are tiny semiconductor structures just billionths of a meter in size. These QDs are grown using advanced manufacturing techniques that naturally produce small variations in their size and shape. These differences cause each QD to emit slightly different colours of light, and when many QDs emit light together, such as in a laser, they produce a unique “optical fingerprint”. By analysing the variations in brightness across a range of colours, a system can securely identify individual devices in the same way a fingerprint or iris scan is used to identify a person. This concept is known as a Physical Unclonable Function (PUF) and is a promising technology for improving future hardware security.
The project focuses on QDs that emit light in the 1300nm range, wavelengths already widely used in data communications. We will test how these naturally unique spectra behave, ensuring they are both stable and repeatable. The results will be used to evaluate whether these “fingerprints” can be reliably applied to short-range optical interconnects, such as those connecting servers in large data centres.
Work will be carried out at Cardiff University, with collaboration from US experts in quantum dot growth and silicon photonics. This partnership will help guide future development of secure photonic hardware, paving the way for an integrated demonstration of a QD-based security device